2024-25 Hi-Q LCA activities

The primary aim of the HiQ-LCA project is to develop a next-generation, high-quality Life Cycle Assessment (LCA) services and digital tool(s) tailored specifically for the battery industry. This project addresses a significant gap in the current market: the lack of robust, accessible, and standardised LCA tools that enable accurate environmental impact assessments of battery supply chains. The ultimate aim is to create a start-up / spin-out from the project to combine all research into a service offering for the sector as a distinct entity. Minviro's XYCLE software development is a key component of this project and the resultant start-up.

By combining granular environmental data, academic advancements by key institutional partners, industry-specific modelling capabilities, and dynamic digital workflows, the HiQ-LCA solution will empower battery manufacturers, raw material suppliers, and associated stakeholders to make science-based, environmentally conscious decisions. The start-up business will enable customers to achieve better transparency and comparability across value chains, supporting businesses in hitting sustainability targets, complying with evolving regulations (like the EU Battery Regulation), and gaining a competitive edge in global markets.

For customers, the value lies in:

* Accelerated access to actionable sustainability insights.
* Improved decision-making for product design, sourcing, reporting and verification.
* Reduced burden of complex, manual LCA studies and LCA verification.
* Enhanced readiness for regulatory and investor scrutiny.

Wider impacts of this work include:

* Supporting industry preparation for Battery Passport and LCA functionality.
* Enabling evidence-based product design decisions through comparative impact insights.
* Improving cross-stakeholder understanding of supply chain sustainability via accessible modelling tools.
* Laying a foundation for broader integration of XYCLE into commercial digital ecosystems.

Ultimately, the project aims to democratise environmental impact assessment for the battery sector by delivering a highly automated, credible, and user-centric LCA platform that integrates seamlessly into industrial workflows, whilst adhering to global LCA standards.